Bacterial motility and chemotaxis as drivers of antimicrobial resistance in biofilms

The evolution and spread of antimicrobial resistance (AMR) is now considered one of the major threats to global health, food security, and socio-economic development, being predicted to cause 10 million human deaths annually, and a cumulative cost of $100 trillion by 2050. It is thus not surprising that AMR became a major research topic, and a key strategic priority for research funding such as BBSRC funding.

An important question in AMR research is understanding how AMR emerges in first place, and a wealth of literature has contributed to this topic. From these studies we now know for example that sublethal concentrations of antibiotics and other antimicrobials facilitate the evolution of antimicrobial resistance, but we still know very little about what exactly drives this effect. Importantly, the vast majority of antibiotic research focuses on homogenous cultures, often in shaking flasks, which is in sharp contrast to what bacteria experience in natural settings. Bacteria often live attached to surface in communities called biofilms, which are particularly resilient to antimicrobial stress. In biofilms, bacteria experience steep and stable gradients of nutrients and toxic compounds such as antibiotics, but we know surprisingly little about how they respond to such gradients. In particular we do not know how biofilm bacteria respond to antibiotic gradients and how this respond affects the emergence of antibiotic resistance. My research here will address this important but poorly explored topic. More specifically, I will clarify how biofilm cells control their motility in gradients of antibiotics, and how this behaviour affects the evolution of antibiotic resistance.

While we have detailed understanding of how free-floating bacteria swim and bias their motion, our understanding of motility control in biofilm cells is very limited. Until recently we did not even know if surface-attached bacteria could track chemical gradients (chemotaxis). I addressed this problem by developing novel assays based on microfluidic gradients and massively-parallel automated tracking to study the chemotactic behaviour of the human pathogen Pseudomonas aeruginosa, and found that individual biofilm bacteria can effectively track chemical gradients. In particular, I have showed that biofilm bacteria control grappling-like hooks called type IV pili to climb gradients of nutrients and other canonical chemoattractants. Rather than being sluggish as often pictured, biofilm cells position themselves within the community with submicron precision. How does this novel biofilm behaviour contribute to their intrinsic resistance to antimicrobial stress? To answer this question, I have recently been using the same assays to understand how biofilm cells control their motility in stable and well-defined gradients of antibiotics and found that biofilm bacteria indeed biased their motion in such gradients. Unexpectedly, individual cells actively move towards increasing concentrations of antibiotics, reaching extremely high concentrations that would readily kill them in homogenous conditions, and further studies showed that this remarkable ability relies on phenotypic resistance. What is the genetic basis of this behaviour? And why did it evolve? Importantly, does motility control contribute the emergence of genetic resistance to antibiotics? These are the questions I will address in this research project.

I will conduct a genetic screen to clarify which bacterial genes are critical for biased motility towards antibiotics in microfluidic gradients. Moreover, I will clarify how biofilm cells control their motility as a response to antibiotic-producing species growing in the neighbourhood, which will help us to understand how the behaviour evolved in natural settings. Additionally, I will combine microbial genomics and mathematical modelling to precisely quantify how motility control in bacteria contributes to the evolution of antibiotic resistance.

Technical abstract
Antimicrobial resistance is a growing public concern and is now ranked alongside other major threats such as climate change and terrorism. While antibiotic research is ever-intensifying, most laboratory studies focus on homogenous systems, which sharply contrasts with the antibiotic gradients that bacteria find in environmental and clinical settings. Bacteria often grow as surface-associated communities-biofilms-where they experience steep and stable gradients of nutrients and toxic compounds, including antibiotics. However, we know very little about how biofilm bacteria respond to antibiotic gradients, and that is exactly what I will tackle here. I will study how biofilm cells control their motility in antibiotic gradients.

We have a thorough understanding of how swimming bacteria control their flagella to move towards or away from chemicals (chemotaxis), but how biofilm bacteria control their motility remains poorly explored. Using microfluidics and massively-parallel tracking, I showed that biofilm bacteria control type IV pili via the Pil-Chp chemosensory system to climb gradients of nutrients and other canonical chemoattractants. My recent data shows that biofilm bacteria also control their motility when expose to antibiotic gradients: unexpectedly, biofilm cells actively move towards increasing concentrations of antibiotics resulting in extremely high phenotypic resistance within a few hours. I now want to understand the genetic and ecological basis of this this counterintuitive behaviour, and how it affects the evolution of genetic resistance. Towards these aims, I will perform a random genetic screen to identify key genes for directed motion towards antibiotics; I will study how biofilm cells use motility to respond to antibiotic-producing species growing side-by-side; and I will use microbial genomics, coupled with mathematical modelling, to characterize how biased cell motility affect the dynamics of resistance evolution in gradients of antibiotics.

Potential impact
The proposed research will have societal, economic and academic impact. More specifically, my research will have immediate impact in academia, public engagement and education in the natural sciences, and I am confident it will have medium-to-long term impact in healthcare and animal welfare. My project will address one of the major public concerns of the 21st century: the evolution of antimicrobial resistance. It is now well-established that antimicrobial resistance is a threat to global health, food security, and socio-economic development, and my research will generate basic knowledge on how exactly it evolves. While fostering our basic understanding of antimicrobial resistance, the proposed project will also deliver new experimental and theoretical methods with which the scientific community can build upon and generate further knowledge on how cells, bacterial or other, respond to drug gradients, which always emerge in natural conditions. Realistically, it is unlikely that the impact related to healthcare and animal welfare will be attained within the time line of the proposed project, but I deeply believe that my research can have medium-to-long term impact on these sectors, namely by fostering creatives ideas on how to tackle antimicrobial resistant infections, which are predicted to cause 10 million human deaths annually, and a cumulative cost of $100 trillion by 2050. By unveiling how bacteria use motility to cope with antimicrobial stress, my research will provide the fundamental knowledge that is necessary for developing novel therapies aimed at controlling bacterial motility to our own advantage. History tells us that bacteria acquired resistance to the vast majority of the antibiotics we used to inhibit their growth. Discovering new antibiotics is a short-term solution for this problem because bacterial will eventually acquire resistance to them. We really need creative ideas to control bacterial communities, particularly bacterial biofilms given their intrinsic resilience to our current approaches, and motility control represents a valuable but unexplored opportunity towards that aim, with the potential for enhancing our quality of life and health.

To achieve the impact described above it is fundamental to guarantee knowledge exchange within academia and between academia, public services and the third sector. At this stage in my career, I will focus on disseminating my research effectively, particularly through peer-reviewed publications, seminars and conferences (national and international). Importantly, I will continue my public engagement activities, which include hands-on participations in the Science Festival of Cambridge where I typically talk about the marvels of the microbial world, particularly microbial behaviour, ecology and evolution, but also about the evolution of antimicrobial resistance. Additionally, I am planning to visit Cambridge schools throughout my fellowship (at least one visit per year) to enthuse children about natural sciences more generally and microbial biology in particular, while at the same time explaining what antimicrobial resistance is, why we should care, and what we can do about it.